Multi-Hardware Security for Supply Chain

Silicon physical unclonable functions (PUFs), which exploit manufacturing variations of silicon chips, offer a promising mechanism that can be used in many security protections and digital rights management applications. Such a primitive has a number of desirable properties from a security perspective, such as the ability to provide a low-cost unique identifier for an integrated circuit (IC) or to provide a variability aware circuit that returns a device specific response to an input challenge. This gives it an advantage over current state-of-art alternatives such as secure non-volatile memory (NVM) or trusted platform modules (TPMs). No special manufacturing processes are required to integrate a PUF into a design. This lowers the overall cost of the security for the IC enabling the PUF to be utilised as a hardware root of trust for all security or identity related operations on the device. However, the majority of PUF designs require additional hardware resources are unchangeable after manufacture and hence are not adaptable. Moreover, they may also require error corrections to counter unreliability due to environmental variations and aging. These restrict the PUFs' application in resource-constrained devices. A subset of PUF designs, called intrinsic PUFs, retains the core concept and instead of deriving discrete PUF-specific circuits they aim to find ways to measure entropy in existing components. Examples of intrinsic PUF designs include SRAM PUFs, DRAM PUFs, and processor based PUFs. However, they have challenges, such as lack of adaptability and not every device has the required components, etc. This project will investigate new intrinsic multi-PUF designs to address the problem and enhance the security of the overall system. The student is expected to develop a secure PUF design, which can deliver a corner stone for building unforgeable devices. A low-cost secure PUF-based authentication/identification scheme will lead to a step change in meeting the stringent security requirements of a number of key areas of the digital economy such as Industry 4.0, IoT, and the hardware supply chain.